Role of the endogenous signalling regulator Similar Expression to FGF (Sef) in growth factor signalling in prostate cancer

Targeting growth factors in prostate cancer

Prostate cancer is the commonest male malignancy in the UK (35000 new cases/year). Despite treatment including surgery, many patients will develop a lethal form of disease known as castration resistant prostate cancer. This process is driven in part by molecules called growth factors. We are investigating a gene called Sef which functions as a strong natural inhibitor of growth factors. Our aim is to test if increasing Sef in prostate tumours can enhance treatment designed to block growth factors. If successful, this will offer a new way to treat men with otherwise fatal prostate cancer.

Technical abstract
Background: The EGF, IGF and FGF axis have been strongly implicated in prostate carcinogenesis and tumour progression. Clinical trials of growth factor based therapies however, have so far been disappointing. This may be due to the presence of endogenous signalling regulators such as Similar expression to FGF (Sef), which has been shown to be an important feedback inhibitor of the FGF signalling pathway. Work in our group and others have shown that Sef acts at the level of the Receptor-Ras-MAPK interface to block FGF signalling. This central point of function would predict that Sef can modulate other growth factors besides FGF.
Aims and objectives: To comprehensively evaluate the function of Sef in the prostate cancer cell‘s response to different growth factors and its value as a potential therapeutic target.
Hypothesis: We hypothesize that Sef is a key factor in determining the prostate cancer cell response to different growth factors including the EGF and IGF axis.
Materials and methods: LNCaP, LN3, PC3, PC3M and DU145 prostate cancer cell lines will be used in this study. Endogenous levels of Sef will be manipulated by transfecting cells with Sef cDNA or using siRNA techniques. Changes in transcriptional target activation of EGF and IGF pathways will be assessed using quantitative PCR, Western blotting and luciferase reporter systems. Commercially available FGF, EGF and IGF inhibitors will be used to assess the cell response to different concentrations of growth factor stimulation of FGF, EGF and IGF. These cells will also be subjected to irradiation and the proliferative, invasive and clonogenic response of Sef manipulated cells will be assessed and compared to controls. Apoptosis will be measured using FACS analysis with Annexin V staining and by analysis of PARP cleavage and Caspase 3 levels by western blotting.
Anticipated results: We anticipate Sef to be a key regulator of the EGF/IGF and FGF signalling pathways in prostate cancer and that it slows down the development of castration resistance of prostate cancer cells. We also anticipate that overexpression of Sef in prostate cancer cells treated with radiotherapy will result in an enhanced apoptosis of these cells.
Scientific/medical opportunities and implications of the study: By over-expressing Sef in prostate cancer cells, we envisage that men treated with growth factor inhibitors with or without adjuvant cytotoxic therapies will result in an enhanced response to these agents and present a novel way in which to treat men with advanced prostate cancer.